EP_23 Oct 12

Timber I-beams are an engineered product, however, still rely on the most basic of site-based adjustments and modifications to ensure they are installed correctly. There is much scope for improving the thermal integrity of the connection and infill of timber I-beams in highly insulated building fabric.The main idea is to research and develop a range of insulated in-fill, blocking and connector products for use with engineered timber I-beams to further improve their performance in super-insulated designs.